The physics of phase change material enabled nanophotonics and metamaterials

This project will investigate the fundamental physics of low-loss phase change materials integrated into nanophotonic systems. In recent years, our team has proposed new types of optical phase-change materials which can be switched between different states using optical or electrical control signals and has explored some of their characteristics when fabricated as thin films. In this project we will explore how structuring of these materials into nanoscale patterns can be used to control both the optical and the electro-thermal characteristics. The aim of these studies will be to identify novel functionalities, such as multi-level switching using intermediate metastable states, gradient material design or spatiotemporal inhomogeneity. We will look at optical and electrical actuation of such materials and study basic physics of phase-change controlled metasurfaces.